Mental Health, Migration and Mahayana: mapping the effects of the Social, Emotional and Ethical Learning programme at the Tibetan Children's Village i

The overall objective of the project is to develop a middle range theory for the Social, Emotional and Ethical Learning (SEEL)
programme within a refugee context using empirical research at the Tibetan Children's Village (TCV) as a case study. In doing
so, the project aims to map the effects of the SEEL intervention at the Tibetan refugee schools by exploring how the
intervention components interact with the socio-cultural context of the targeted population to produce mechanisms that trigger,
block or modify these effects. As such, the project will seek to answer the following research question: "how does this
intervention work, what contextual factors enable its mechanisms to be triggered, and for whom?".